Sheffield Hallam University And Marlow Foods Limited

To perform a gap analysis and undertake operational developments for ongoing reduction of the carbon footprint to align the company with international standard PAS 2050.